Birmingham City University and Minster Micro Computers Limited KTP 22_23 R2

To adopt a new business model that will grow the customer base. A design thinking approach will be used to facilitate strategic thinking and organisational change through the transfer of new knowledge and skills.